University of Northumbria at Newcastle and Solar Capture Technologies Limited

To develop a modular range of micro-solar power solutions to meet the needs of transport infrastructure (highways, railways) and waterways authorities, using new innovation management approaches.